Quantum algorithms for optimised planning/scheduling applications

This project will investigate the technical and business feasibility of exploiting quantum algorithms for optimised planning tasks, in close collaboration with key industry and academic partners. It aims to prove the technical feasibility of enhancing existing artificial intelligence (AI) planning techniques with quantum algorithms, either as fully quantum or hybrid solutions, combining both quantum and conventional computing methods. We will perform experiments to establish benchmarks for enhancing AI planning techniques with early quantum annealing algorithms, and then determine how they might be further enhanced with other universal quantum computing or 'circuit-model' approaches. In addition, this project will perform a market assessment for quantum-enhanced optimised planning solutions and determine the business feasibility of commercialising them for several markets, including telecoms network optimisation, distribution logistics and operational planning. This will help to stimulate wider interest with potential end-users and quantum computing vendors to develop optimisation tools for specific markets, and deliver potential major productivity gains for transport, logistics, energy and finance.